The First Galaxies with the James Webb Space Telescope (JWST)

The James Webb space telescope will launch at the end of 2017, providing a revolution in our understanding of the first galaxies within the first 500 Million years after the Big Bang. This update to the Hubble Space Telescope will allow us to probe the very first galaxies in a way that we are unable to do today. Nottingham is part of the team with guaranteed early data from JWST. The student hired for this project will at first lead some preparatory work using data we are acquiring with the Very Large Telescope (VLT) in Chile to determine the best targets for JWST. After launch the student will then take on a leadership role in investigating the stellar populations, ages, structure and star formation rates of the first galaxies. This will ultimately be interpreted in terms of theories of galaxies formation to test and exclude different ideas for how the first generations of galaxies and star formed.